The Application of AI to "Keyhole" Brain Surgery

Aim: Our proposal to apply visual recognition technology to a live keyhole (endoscopic) brain surgery is completely novel to our knowledge and will hopefully lay the foundation for future research and development of the application of artificial intelligence (AI) in live surgery.

Project Motivations
We envisage that eventually this AI technology will lead to a truly Intelligent Operating Theatre, whereby each member of the team will be aware of the operative status and be able to synergistically direct their actions to optimise team workflow: from the scrub nurse being able to anticipate the need for the correct instrument, to forewarning the recovery area to prepare to receive the patient.

In an era of severe NHS underfunding and huge deficits, it is worth mentioning the significant financial gains supporting these developments, ranging from decreased waste from incorrect equipment being opened and savings